MagnetDYAD: DRY ice dyad cryogenic apparatus with integrated 6-1-1 Tesla 3-axis vector rotate magnet

**MagnetDYAD** will accelerate the growth in the UK's quantum and nanotechnology sectors by delivering game-changing DRY cryogenic apparatus with an integrated vector rotate magnet. Achieving: a base temperature of 1.3K, sample cooldown time of < 2 hours and world-leading sample manipulation and rotation.

This cutting-edge technology provides a solution to very costly WET cryogenic systems which boil of large quantities of expensive and non-renewable Helium resources.

Lower cost, DRY cryogenic apparatus with cutting edge capabilities will create UK leadership, enabling capability for quantum and nanotechnology sectors.